ATTRIBUTION – DATA- ANALYSIS – COUNTERMEASURES – INTEROPERABILITY: ADAC.IO

The purpose of this project is to protect democracy in the EU by strengthening the ability to deny the intended effects of FIMI on society. This will be achieved with focused research that brings together some of the principal actors behind the intellectual and technical components of FIMI as it has been developed by the EEAS and other EU Institutions. We will work together to significantly develop upon current knowledge of how FIMI can be detected, categorised, analysed, shared, and countered. We will achieve this through a series of coordinated contributions to the DISARM Framework, the NATO-Hybrid COE Attribution Framework, STIX 2.1, OpenCTI, ABCDE, and the FIMI countermeasures toolbox. This approach acknowledges the importance of TTPs and common data handling standards to the ability to attribute FIMI actors, and further positions TTPs within the broader analytical processes that are necessary to developing countermeasures. In addition to establishing improved technical standards and operating procedures, we will generate research knowledge that can support better decision-making about FIMI countermeasures. For example, we will conduct research into the public impact of attribution, research methods for linguistic and visual analysis, develop the understanding of how cross-platform manipulation evades traditional analysis methods, as well as establishing a dataset of previous FIMI interventions. We include a specific component on gendered disinformation designed to better integrate gender into the technical formats. Finally, we will work closely with a community of practice that includes the EEAS, representatives of member states, civil society, and journalists/EDMO.